Delivering Energy Superhub Oxford though COVID-19

The Energy Superhub Oxford (ESO) is a £41m project that will demonstrate practical solutions to battery storage, EV charging and heat, by applying innovative machine learning approaches and direct connection to a transmission substation to alleviate or bypass distribution network constraints.

Energy storage will be installed adjacent to the National Grid transmission substation comprising 47.4 MW of lithium ion technology, and 2MW-5MWh of Vanadium Flow Battery (VFB) supplied by UK-based manufacturer Invinity. The VFB will be the ?rst of a new class of technology, demonstrating an "overdrive" power function that supports higher nameplate power for the full storage cycle. All energy storage will operate primarily a merchant energy trading business model, buying and selling power in the wholesale market and balancing mechanism with an innovative algorithmic trading approach developed by Habitat Energy, proving out the investability of what we expect will be a 5-10 GW battery storage business model in the UK.

The project is currently in the later stages of completion and will be finalised in 2022\. Invinity are currently on-site delivering, installing, commissioning and testing the VFB technology.